To demonstrate the feasibility of a low cost SiC hybrid power module

Driven by competition, demand and legislation designers of products are striving for increased efficiency,

smaller size and weight and lower cost, but they are limited by the efficiency constraints of Si or the cost of

today’s SiC devices. Anvil’s unique SiC technology enables the development of devices with the efficiency and

size benefits of SiC but at the cost of silicon. However the benefits that can be achieved by changing to SiC are

limited by the switching speeds which are in turn limited by the inductances produced by non-close coupling of

discrete devices and ancillaries. This project is to develop a low cost hybrid module to enable close coupling of

devices and ancillaries, reduce inductances and achieve switching speeds of 100KHz. This significantly increases

efficiencies and reduces size and weight by removing ancillary components and heat sinks. The potential

applications for such a module are very wide indeed: for example LED lighting, PV converters, general power

supplies, electric car charging and EV/HEV.